TissueScaffoldSprayer: A novel air stream-based production process for polymeric nanofiber scaffolds for tissue engineering in regenerative medicine.

This project aims to develop a novel air stream-based production process for polymeric nanofiber scaffolds for tissue engineering in regenerative medicine.